Optimal Electric Vehicle Charging for Supporting Sustainable Power Grids

The charging of Electric Vehicles (EVs) today largely neglects impacts on power grids, with 'smart' charging largely limited to behind-the-meter arbitrage via time-of-use tariffs. This project will explore how EV charging can be optimally controlled to provide services power grids needed to enable zero carbon operation. The value and potential benefits include mitigation of steady-state voltage and current congestion, power quality improvement, or provision of dynamic ancillary services.

Demonstration of new approaches will use Newcastle's Smart Grid Lab, which includes state-of-the-art battery emulators and a controllable microgrid facility. In particular, there will be an interest in the combination of network operator owned power electronics and their interactions with EVs.

It is envisioned the project will include some of the following tasks.

* Technology and Infrastructure Setup:
* Utilization of the Smart Grid Lab with battery emulators and a controllable microgrid facility.
* Simulation of various grid conditions.
* Algorithm Development:
* Creation of sophisticated algorithms to optimize EV charging schedules.
* Incorporation of real-time grid conditions.
* Testing and Demonstration:
* Assessment of EVs' impact on grid stability and power quality under various scenarios.
* Evaluation and Optimization:
* Evaluation of the effects of controlled EV charging on mitigating voltage and current congestion.
* Optimization of charging strategies to enhance power quality and provide dynamic ancillary services.
* Contribution to the reduction of greenhouse gas emissions.